Urban development, energy infrastructure and sustainable mobility (UDESMO)

Transition to electric mobility will have significant impacts on energy infrastructure planning and operations. On the other hand, urban development plays a crucial role in determining where the need may arise for electric vehicle (EV) charging infrastructure. Yet to date, the interaction and dependency of energy infrastructure and urban development, alongside the impacts of EV policies are not explored. The aim of this network is to address this knowledge gap and the lack of connectivity and level of engagement between the UK and KR researchers through networking activities across the following disciplines: energy systems modelling, regional science, urban planning, electric mobility, energy justice and energy economics. The network's expertise is complemented further by the collaboration with the University of Nevada, Las Vegas on public policy.